NCC Operations Limited and Circular11 Limited KTP 23_24 R2

To embed capability to develop a process control system capable of standardising the performance characteristics of materials developed from mixed plastic waste streams, preventing them from being incinerated and turning waste into a critical feedstock for net-zero building materials supply chains.